VIP1

Welcome to Versatility in Print we have been trading at our premises in Droitwich since 2003 and hot foil printing since 1992 giving us 20 years of experience in this field. We are a small family run company specializing in Digital Printing and Graphic Design targeting both Small and Medium Size Companies in the local area, the West Midlands and beyond.

Our ethos is to give good value for money, advice to our customers to fulfill their requirements without having to spend a fortune and ensuring that they get the right style of printed Media to suit their particular business needs.

We are happy to sit with you at our offices in Droitwich and go through your requirements for Logo’s , graphic designs to make sure that it suits your needs and budget. We will just give you good honest advice and clear pricing and no industry jargon with a quick turnaround service to make your print job Simple and cost effective – all we ask is give us a try and after nearly a decade in business we are sure that you will be happy with our work.